Enhancing Academic Misconduct Investigations in Higher Education Settings

With the rise of generative artificial intelligence (AI) tools and the challenges of detecting inappropriate use in educational settings, academic integrity has become a priority in the education sector. The Quality Assurance Agency for Higher Education recently warned that "academic misconduct is a growing problem globally" (QAA, 2020). Three important debated factors are the emergence of generative AI (Chan, 2023), the shift to online instruction (Ives & Cazan, 2023) and increasing pressures on students. Given the need for further research, the proposed project is a new collaboration between Prof Kim Wade and Dr Gemma Gray along with doctoral student, Inchara Athreya (Warwick Psychology), and the AA, which aims to critically examine whether the techniques currently used in higher education institutions to investigate academic misconduct are fit for purpose and develop evidence-based recommendations for investigating suspected cases of misconduct.
The research will consider how evidence-based investigative interviewing techniques used in law enforcement might be adapted to enhance investigations of academic misconduct. Across three strands of research, we will take a mixed methodology, interdisciplinary approach that will [1] extend our understanding of investigative interviewing in academic settings, [2] determine which techniques for conducting investigative interviews could be adapted for use in academic settings, and [3] develop evidence-based guidance for stakeholders involved in promoting academic integrity in higher education.
Strand 1 will employ qualitative methods to gather information on the key challenges in investigating academic misconduct, and the techniques currently used to gather evidence and evaluate information from students. Conversation Analysis will be used to explore the linguistic form and function of the questions posed to students (see Grant et al., 2016) while key informant interviews with higher education professionals and focus groups with students will broaden our understanding of the investigative process, how all parties approach and perceive investigations, and how different types of evidence are gathered, evaluated and used.
Strand 2 will include an extensive and critical review of the tools and techniques that are used in law enforcement investigations to determine which could be adapted for use in an academic setting. These include relational and informational tactics that are proven to be effective for developing rapport and trust, eliciting accurate information, enhancing interviewers' judgements of credibility, and reducing the risk of false allegations. Research has also emphasised the role of
culture (Hope et al., 2021), which, in the higher education context, plays a crucial role in how students are treated (Seuwou et al., 2023) and how students communicate, recall and report key details.
Strand 3 will determine the efficacy of the investigative interviewing techniques identified in strand 2. Similar to research conducted within the psychology-law domain, we will develop a novel, ethical, experimental paradigm for evaluating the extent to which different information-eliciting techniques enhance the quality and quantity of the information that students disclose during academic misconduct investigations. Issues of inclusion and whether certain methods are more effective for particular student groups will be considered.
The challenge of detecting academic misconduct is a growing area of concern. Whilst much of the work on academic integrity is focused on promoting good academic practice, there is still a need to share evidence-based approaches to managing misconduct. The proposed research will considerably advance our understanding of how academic misconduct is investigated in higher education and determine whether the investigative process can be improved by adapting evidence-based techniques for gathering and evaluating evidence.